Vortix: Visulisation of Real-Time Transport Interchanges

Project VORTIX will research and develop novel visualisations of real-time passenger choices at transport interchanges. The project involves: developing novel visualisations, including audio-visual decision support (DS) avatars and remote visualisation, for guiding travellers through transport interchanges in real-time (RT); research of location-aware mobile real-time public transport decision support and passenger advisory systems, including integrating real-time vehicle departures; integrating real-time RFID near-field communication (NFC) location sensing and GPS data, with development of a tookit for the transport sector; validation of visualisation functions within live infrastructure in selected London stations; advancing data interface standards; visualisation within Web services and mash-ups. © Copyright 2006 Kizoom, TfL. In Commercial Confidence